The Robert Gordon University And WML UK Limited

To develop a globally accessible energy management, monitoring and reporting system which will deliver significant efficiencies for clients and generate new revenue opportunities.